Circular Bike-Box: Reusable Packaging for Ecommerce Bike Sales

This project aims to eliminate single use packaging in the bicycle eCommerce market and reduce the packaging CO2e.?

The problem is that single-use cardboard is wasteful and hard to manage. A reusable solution is required that is cost effective and smart in its approach to materials, production, handling and customer experience.

The innovation centres on smart mechanisms and materials combinations to create a cost-effective, collapsible box that can be easily returned and reused to send additional bikes to customers. This will create a circular solution for high-value oversized packaging products.?

The project involves extensive user testing and iterative development of the existing innovative design to enable a successful commercial launch.?

With over 1.8million bikes sold online in the UK annually, over 4.5million kilograms of CO2 can be saved, with over 10million kg of single-use cardboard saved from landfill/burning.